Establishing the acceptability and feasibility of using social network-driven recruitment to test for hepatitis C in men who have sex with men.

The problem: Hepatitis C virus (HCV) is a viral infection that can cause liver failure and liver cancer. We now have well tolerated and effective drugs to clear HCV. But up to 50% of the estimated 210,000 infected people in the UK do not know they are infected. If we find and treat all infected people we can decrease liver disease and stop HCV being spread to others. People who inject drugs (PWID) are the largest affected group in the UK. Most HCV testing strategies target PWID, but since 2000, increasing numbers of men who have sex with men (MSM), especially those with HIV, have been infected sexually with HCV. Their risk factors differ from PWID. More HIV negative MSM are getting HCV now so MSM at risk of HCV infection should be tested when attending sexual health (SH) clinics. But this does not always happen and many MSM do not attend SH clinics. So testing in SH clinics will miss some MSM at risk. Traditional partner notification-testing partners of those diagnosed with HCV- is often impossible to do as often there are many anonymous untraceable partners.

The approach: I will develop and pilot a social network driven recruitment (SNDR) intervention to find and offer testing to people who are at risk of HCV but who are not already being tested. Risk of HCV depends on the risk in the people one socialises with as well as has sex with. Social contacts influence behaviour and what is accepted as 'normal', including risky behaviour. More information about testing behaviours in these networks could allow better targeting of testing and a means to reach those not engaged with care. Studies have used a participant (known as a seed) to recruit social (including sexual) peers from their networks (alters) who in turn recruit their alters to reach 'hidden' populations. Adaptations to this method have helped find undiagnosed HIV cases in PWID in Athens. I propose to use SNDR for HCV in MSM in the UK. Seeds will recruit alters at risk of HCV. Each alter will complete a questionnaire about their networks and HCV risk, return a dried blood spot sample for HCV testing and then recruit further alters, creating a 'recruitment chain'.

Aim: to explore current testing needs and if this new recruitment strategy of MSM recruiting peers to test for HCV is potentially acceptable, reaches those at risk who are currently not testing and could be tested in a randomised controlled trial (RCT).

Participants: Any MSM aged 16+ years and newly diagnosed with HCV at the Mortimer Market Centre (SH/HIV clinic in central London) and their social and sexual contacts with a valid recruitment coupon.
Plan of investigation:
1. Interview MSM who do not go to SH clinics (recruited from gay saunas) and MSM who have had HCV. I will ask about testing, perception of HCV risk, disclosure of HCV diagnosis and their thoughts on the intervention e.g. number of alters approached. I will also talk to sexual health clinic staff about who they decide to test or not test for HCV and why.
2. Use the interview data to help design a questionnaire exploring HCV risk factors and social (and sexual) networks. The questionnaire will be piloted and refined with MSM.
3. Pilot the SNDR method of recruiting and testing.
4. Evaluate the data to look at the networks among MSM and the risk of hepatitis C infection.

This information will provide new insight into the networks of MSM and look for other at risk groups. Participants will be given information about HCV and the results of their HCV test. I will continue to involve patients and the public in the study to make sure its findings reach the public as well as researchers and medical teams. The findings from this feasibility study can be used to plan a randomised controlled trial to determine the efficacy of this strategy. Public health benefits of this randomised controlled trial include better targeted testing and understanding of how HCV spreads.

Technical abstract
Aim: to develop and pilot a social network-driven recruitment (SNDR) intervention and establish its acceptability and feasibility in identifying men who have sex with men (MSM) at risk of hepatitis C (HCV).

Objectives:
1. Explore barriers and facilitators to HCV testing and partner notification.
2. Develop SNDR questionnaire and methodology to explore HCV risk, social networks and test for HCV.
3. Evaluate the acceptability of SNDR.
4. Understand MSM networks to identify potential targets for intervention.
5. Design a randomised controlled trial to investigate efficacy and cost effectiveness.

Method: A feasibility study with qualitative, developmental, pilot and evaluation phases.
Qualitative: explore HCV risk, testing and the acceptability of recruiting peers and home HCV testing to inform the development stage.
Development stage: develop questionnaire and SNDR methodology.
Pilot stage: 20 MSM newly diagnosed with HCV ('seeds') to complete a questionnaire and recruit their contacts ('alters'), then explore which potential alters accepted/declined recruitment and why. Alters will complete a questionnaire and collect and return a dried blood spot sample for HCV testing (and HIV if status is negative/ unknown). Alters will then recruit successive rounds of alters, continuing for up to 12 months. Any HCV or HIV positive cases will be linked into clinical care. Qualitative interviews of participants will explore acceptability of SNDR.

Analysis: Interview data will be coded, grouped into categories to create an analytical framework and then analysed thematically. The social and sexual networks will be analysed descriptively. Key outcomes will include dropout and kit return rates.

Scientific and medical opportunities: This study is an opportunity to improve targeted testing of at risk MSM, understand their networks and inform development of a larger study mapping social networks with phylogenetic analysis to explore transmission pathways.

Potential impact
Individuals
1. Improved health: This study will help to identify people with hepatitis C virus (HCV), who may otherwise not consider themselves at risk and therefore not test for HCV. If left untreated, HCV can cause cirrhosis, fibrosis and carcinoma. Diagnosis enables treatment to benefit the individual (in addition to preventing onward transmission to the population). HCV cases diagnosed during the study will be linked into appropriate care. HCV treatment is widely available and anyone who is referred to specialist care should be offered treatment and will likely be cured of HCV infection.
2. Increased knowledge about HCV risk: The method used in this study could aid the dissemination of information about HCV transmission to at risk groups who do not engage with current services and so may not receive public health information about HCV.
Public health
1. Decreased transmission of HCV: If the efficacy of the proposed intervention strategy is established, this will have important implications for infection control strategy - the aim will be to provide evidence that will underpin the wider use of the method. If successful, the impact on patients could be sustained through increasing the proportion of HCV infections diagnosed, with benefits to individuals and the population. Identification of networks of transmission will help to reduce the burden of HCV infection within the community. The reduction in the infectious individuals in the population therefore reduces the likelihood of on onward transmission. This will in turn lead to a reduction in the burden of HCV associated liver disease. There is a significant public interest in exploring and establishing other methods of reaching and testing high risk but hard to reach groups.
2. Identifying other at risk groups: The method could be used to identify bridging populations not previously thought to be at risk of HCV. This improved understanding will help to identify key target populations for public health programmes to eliminate HCV infection.
3. Economic benefits:
a. This study will help to identify previously undiagnosed individuals with HCV infection. This has economic benefits in reducing the burden of chronic liver disease from economic productivity and healthcare costs. The annual cost of care for a person with cirrhosis is £12,432 and for hepatocellular carcinoma is £11,078. Earlier diagnosis and treatment will reduce costs associated with HCV complications.
b. Targeted testing and the potential for peer driven education may have an important role to play in the current era of resource constraint if these strategies can be proven as cost effective. Funding for public health services including sexual health has decreased despite an increase in demand. Home testing and home sampling is being advocated for those undertaking routine asymptomatic testing for sexually transmitted, but at present this service does not include HCV testing or information about HCV transmission risks.
Clinics and third sector:
There has been a shift towards home sampling for sexually transmitted diseases such as HIV and chlamydia/gonorrhoea. Current tests incorporate the use of small micro-tubes to collect blood for blood borne virus testing but there is some evidence that fill rates with these are a barrier to returning samples. Dried blood spot (DBS) tests may be a feasible and acceptable alternative.
Government and global policy makers: This study will engage and address the needs of MSM and bridging populations who do not access mainstream sexual health services. Input from the community and other stakeholders into the study findings may enable better informed health policy and sexual health service delivery that is targeted, appropriate and acceptable to the community. The study could impact health policy on case finding in other populations such as people who inject drugs, from areas with high burdens of HCV e.g. Pakistan and case finding activities in hard to reach groups abroad.